PebblePad

"PebblePad is an award-winning personal learning and assessment system, used in colleges, universities and professional bodies; by learners, teachers and assessors. We take pride in our customer focus and integrity commitments in the e-learning sector and therefore treat the privacy and integrity of the information stored in PebblePad as critical to our ongoing success.

As such we would use the innovation voucher to enlist outside expertise in ensuring our security arrangements are appropriate to the threats faced by an online learning platform as the business operations expand."